Cairngorm Connected

"People living and working in rural areas across the UK face reduced access to education, employment, healthcare and social activities due to public transport services that do not meet their needs. People without access to a car lose their independence and become isolated, which has been connected to poor health and well-being. (_Remotely Excluded_, Citizens Advice Scotland, 2015).

This project aims to understand the needs and challenges of communities, businesses and visitors in the Cairngorm National Park, through interviews and workshops. The findings from our research will be used to create ideas for better transport services, created at public workshops with the people that use them. We believe speaking to people and involving them in the design process gives us the best chance of creating transport services that people will want to use.

The project team includes JLM (a Transport Consultancy based in the Cairngorms), Snook (a research and design agency from Glasgow), Cairngorms Business Partnership (a non-for-profit company promoting business in the Cairngorms) and Voluntary Action in Badenoch and Strathspey (an organisation supporting local communities and voluntary groups). Through our project we will set up Cairngorm Connected as a new business, to take forwards the project and drive the creation of new transport services that benefit local people."